DIgital comPEtitive next Generation Aviation technologies for SUStainable business models, products and services

Di-PEGASUS overall objective is to enable fully autonomous cost-effective and environmentally friendly operations for seaplanes, VTOL and drones. This objective will be achieved by developing several enabling technologies targeting both the air and the ground side. In addition, Di-PEGASUS proposes to develop a digital platform to evaluate the viability of specific business models at particular locations, according to the digital technologies available, and the Key Performance Indicators (incl. cost-effectiveness, job creation, emissions savings, investment costs), in order to make recommendations to policy makers and relevant stakeholders that will host these services. This platform should also support the assessment of regulatory compliance to identify the safety assurance process that the technologies will need to follow, as well as the gaps in existing regulations that will need to be addressed.